How do sexual health services in Britain meet - or fail to meet - the sexual health needs of Black and Asian MSM?

Recent years have seen a substantial increase in the number of people in Britain diagnosed with sexually transmitted infections (STI) such as gonorrhoea and syphilis. This increase has been particularly marked for men who have sex with men (MSM). Recent reports also suggest that MSM from minority ethnic groups are more likely to be diagnosed with an STI or HIV than other MSM in this country. MSM are often marginalised in minority ethnic communities and, conversely, MSM from minority ethnic groups might be marginalised by the gay community. These issues raise questions about whether sexual health services are meeting the needs of ethnic minority MSM in Britain. To answer these questions, researchers from London and Bristol, in partnership with community groups, will investigate use of sexual health services among Black (African or African-Caribbean) and Asian (Indian, Pakistani and Bangladeshi) MSM in Britain, their sexual risk behaviour and how they perceive their own risk for STI or HIV. They will also look at the stigma associated with homosexuality in these communities and how this affects decisions about disclosing their sexuality to friends, family, and health professionals, and ultimately how it impacts upon their own sexual health. A key feature of the study is that the researchers will also examine the extent to which sexual health services in different parts of Britain are aware of the sexual health needs of African and Asian MSM and how they respond to them. Both treatment services (e.g. clinics) and prevention services (e.g. community-based organisations) will be included. An innovative aspect of this national study is that participants will be asked to complete a questionnaire online, accessed through the project?s website. By taking advantage of recent developments in web-based survey design, the researchers will be able to achieve wide geographic coverage at a relatively low cost. The researchers hope that this study will allow them to identify factors that would improve the delivery of sexual health services to Black and Asian MSM in Britain and allow us them to formulate innovative interventions for primary and secondary STI/HIV prevention.

Technical abstract
Black and minority ethnic men who have sex with men (MSM) are, as a group, at higher risk of sexually transmitted infections (STI) and HIV than other MSM. We aim to help improve sexual health services for both treatment and prevention in this group by addressing the question, ?How do sexual health services in Britain meet - or fail to meet - the sexual health needs of Black and Asian MSM?? Specific objectives are to explore among Black (African-Caribbean and African) and Asian (Indian, Pakistani, Bangladeshi) MSM: use of, and satisfaction with sexual health services; sexual risk behaviour and perceived STI/HIV risk; the stigma associated with homosexuality in their communities and its impact on disclosure of sexual behaviour and risk for STI/HIV; racism within gay communities. A further objective is to examine the extent to which sexual health services for treatment and prevention are aware of, and respond to, the sexual health needs of Black and Asian MSM.
Using innovative Internet-based survey methods, the research will be conducted in three national samples: (i) Black and Asian MSM living in 13 British towns and cities with significant African-Caribbean, African, or Asian communities (e.g. London, Birmingham, Manchester); (ii) sexual health clinical service providers and; (iii) sexual health promotion/HIV prevention service providers in these towns and cities. Black and Asian MSM, many of whom do not identify as gay, will be recruited in community venues, through the press and radio, and via websites in collaboration with the Terrence Higgins Trust, through its CHAPS partnership, and community organisations such as the Naz project. Service providers will be identified through various sources including the British Association for Sexual Health and HIV, CHAPS, and the National AIDS Manual. Respondents who express interest in the study will be given the web address for the project?s dedicated website and a freephone number to get further information about the project. If they agree to take part, they will complete a questionnaire online accessed through the project?s website. An Internet-based survey will achieve national coverage at a relatively modest cost. Data analysis will focus on sexual health service use, sexual identity, sexual behaviour as well as experience of stigma and examine their associations with STI/HIV risk for each ethnic group. The project?s findings will provide an evidence base for developing sexual health interventions for primary and secondary STI/HIV prevention and improving sexual health services for Black and Asian MSM